Understanding and exploiting lipid metabolism in aggressive breast cancers

CD36 is a lipid transporter that preferentially transports monounsaturated fatty acids (MUFAs). CD36 is known to be upregulated in cancer metastases, but we have shown that its expression is lost in a significant proportion of primary breast cancers. Moreover, CD36 loss is associated with significant rewiring in lipid metabolism and increased sensitivity to small molecule inhibitors of Stearoyl-CoA Desaturase (SCD), which is the first committed desaturation enzyme in lipogenesis that produce MUFAs. We predict that CD36-deplete cells increase SCD dependency through Acetyl-CoA production and epigenetic reprogramming. This is an exciting project that combines lipid metabolism, functional biology, epigenetics and cancer.